Enabling EMI Shielding

This project will lead to the commercialisation in the UK of a nano-carbon based material which was discovered at the University of Cambridge.

These products are applied in automotive, aerospace, wind-energy and related industries. However the automotive sector and EMI protection in particular have emerged as the lead market for commercial exploitation. EMI protection prevents car componants such as battery switching gear and motor control switches from interfering with each other or external devices. It also, importantly, provides a level of security by preventing external interference with a vehicles management and control systems.

Success will enable the UK to take an important lead in an emerging sector of resource utilisation. This will be achieved both within the automotive sector by enabling the development of electric vehicles and by mitigation of environmental impact by displacement of environmentally more harmful products. It will also embed the technology in the UK and open the potential to exploit significant export opportunities.

IUK funding will allow rapid development and trialling of this new technology for EMI shielding protection. The output will be a robust, environmentally acceptable and investment ready process design for a production plant.

Although based in the UK, the project is international in its application and builds on innovation and research from grant and commercially funded work at UoC; its successful completion will anchor this globally important technology in the UK.

Importantly, this work builds on current work to establish bulk markets for nanocarbon materials in automotive, aerospace and the built environment sectors.

Delivering this project will facilitate advancement of the UK's goal of achieving a carbon zero economy while offering first mover advantage to the UKs automotive sector.